FANBOT (Fan Blade Off Testing)

For a gas-turbine engine, ultimate validation to inform TRL6 capability includes Fan-Blade-Off (FBO) testing. Before the FBO test is undertaken, various sub-system tests are completed in the Composite Fan System. The fan system containment and orbital run-on tests now form the core part of the project. Thus, FANBOT will complete the suite of enabling projects that underpin the UltraFan(r) technology demonstrator, validating a new engine architecture to take Rolls-Royce and its' supply chain into the post-Trent era. The total project costs £12.2 over 72 months, commencing November 2020, completing October 2026.